Development of E-munity - an application for digital immunity certificates for Covid-19 infection

As hospitals are overwhelmed with infections of Covid-19, and the UK economy faces dire times, governments need to think about a way to allow residents to return to society safely, and prevent such situations from happening in the future. This can be accomplished with a simple digital application called an E-Munity app, which provides the individual with a digital immunity certificate showing verifiable proof that the individual has developed immunity to Covid-19 infection. The immunity is developed either through recovery from a confirmed case, by doing an antibody test (if the person never showed symptoms), or from eventually receiving a vaccine once one becomes available. This will allow residents to show a digital certificate to police, employers, TfL rail staff, social venues security guards, and airport border force when travelling. Any stakeholder that desires comfort in knowing that the individual has been tested and is indeed immune to the virus can scan a simple QR code and using advanced technology built into the application that locks any personal data from being copied or hacked, can use that QR code to verify the person's immunity status. No personal data ever leaves the NHS system to be stored on individual smart phones or devices, and thus is not at risk or susceptible.

The project will be carried out in 5 weeks of rapid development and deployment by Reply Ltd, the UK entity of the wider Reply Group, who have a global reach and a developer and support community to ensure that the application can be deployed effectively, secured properly, and meets all UK government requirements.

The E-Munity app can be multi-purposed to ensure that no similar dire scenario as today's lockdown will ever occur to the same extent during a future wave of Covid-19 infections, and can be adapted to use in other standard immunisations or travel immunisations, rebuilding trust in the UK's approach to handling transmittable infections, supporting the NHS, and saving lives, while at the same time supporting economic stability for residents.